GeoMobility: Geodemographics for Equitable Mobility Futures

Understanding mobility patterns is fundamental to developing just and sustainable transport policies that address challenges such as decarbonisation, environmental sustainability, and social inequality. Yet transport planning has often introduced policies without fully accounting for the complexity of urban systems. Limited datasets and methods mean such policies are frequently fragmented and fail to meet the diverse needs of stakeholders and communities. In this context, understanding, modelling, and forecasting individual behaviours remains one of the key research challenges of our time (Cherchi, 2020). Many policies also reflect a utilitarian, “one size fits all” perspective, assuming societies will automatically absorb their benefits. This overlooks structural disparities that prevent many communities from accessing or benefiting equally from these interventions (Verma, 2022).
Traditionally, transport policies have been designed around the needs of an assumed “average” traveller (Crawford, 2020), placing disproportionate emphasis on commuting, even though it represents only a fraction of overall mobility. In England, the 2023 National Travel Survey found that just 13% of trips were for commuting, compared with 18% for shopping, 13% for education, and 13% for visiting friends (Department for Transport, 2024). Although agent-based models have broadened this narrow focus by incorporating more demographic diversity, they still fail to capture behavioural heterogeneity, particularly among vulnerable populations (Williams et al., 2022).
This research intends to bridge the gap between transport policies and representation by learning from geodemographics, which has successfully mapped demographic groups at small-area level to support high-resolution analyses (Singleton and Longley, 2024; De Sabbata and Liu, 2023; Yang et al., 2023). Despite their widespread use in demographic profiling and potential to illuminate heterogeneity in travel behaviour, comparable approaches have yet to be developed for mapping mobility patterns at fine spatial scales.
The project will produce mobility profiles by combining existing and novel data sources. Smart Data provides digital traces capturing travel behaviours at fine resolution, accessed via the Healthy and Sustainable Places (HASP) data service. High-resolution geodemographic classifications are available through the Geographic Data Service (GeoDS). These sources will be integrated with traditional survey datasets—such as the National Travel Survey (NTS)—and, potentially, open data from transport providers including Transport for London and Greater Manchester’s network.
The objectives of this project are:

Use cluster analysis to extract mobility profiles from Locomizer and Spectus data sets obtained through the HASP Data Service.
Use classification algorithms to match profiles to demographic attributes, generating geomobility profiles. The profiles will be matched to the 2021 OA classification developed by the GeoDS using cluster membership classifiers.
Use accessibility analysis to evaluate how the current transport system serves—or not—the needs of travellers.
Create an open, interactive tool to explore the spatial distribution of the profiles.
Disseminate results through academic papers, conferences, and illustrations.

This research has applications for researchers, policymakers, and practitioners. By integrating digital traces, survey data, and geodemographic profiling, it overcomes the limitations of each source: traces provide high spatial resolution but limited demographics, while surveys provide the reverse (Lawson et al., 2023). The resulting profiles will capture the diversity of everyday mobility and the supporting interactive tools will offer policymakers and transport authorities accessible insights for more inclusive services, helping identify underserved groups, target interventions, and monitor equity impacts of decarbonisation measures.